The University of Lancaster and Change Grow Live - AKT4

To develop a guideline for the management of ketamine-induced uropathy (KIU) in those under the age of 16 years old, to include coordination of hospital-based care with local community drug services, to ensure young people are effectively supported to reduce or stop ketamine use as part of their KIU treatment.